Lipid Voyage: Exploring the biology, safety and biotechnological application of lipid-phage complexes found in Breast Milk.

We present an interdisciplinary, team science proposal building on a recent Cell Reports publication. We established a core community of bacteriophages in preterm mothers own milk (MoM). Phage community sequencing alongside untargeted lipidomics and network analysis revealed that specific bacteriophages formed complexes with long carbon chain length (LC) lipids. Supporting laboratory data translates this interaction where a LC lipid found in MoM formed a complex with a Sipho-like dsDNA phage and this reduced its infectivity. This opens an exciting area of research at the forefront of both phage biology and biotechnology relating to delivery and storage of phages for infection and disease, in humans, animals and agriculture. If we can improve stability of phage preparations using lipids, this aligns to BBSRCs priorities for the development of sustainable products. This is extremely important as the world refocuses on phages as an antimicrobial therapy. Preliminary data from our group has determined that the phage-lipid complex also allows the phage to be transported across models of gut epithelia. We believe we have discovered a novel, evolved strategy for delivery of phages from the gut lumen to the breast duct of mothers via LC lipids that can be transported directly to the lymphatic system. With understanding the frontiers of bioscience and rules of life, we aim to use this potential to develop a phage delivery method that could be used to treat bacterial sepsis. This phage-lipid complex may also protect the phage from recognition and clearance by the immune system and through lipid digestion in the preterm infant gut begins to show a slow delivery mechanism for phages at mucosal surfaces. We do not know how this impacts bacterial infection, function and how it alters microbiome development.

The preterm infant gut microbiome is simple in diversity in early life, which makes it an ideal model to study. We have constructed bespoke communities that can be used to determine the impact of the phage-lipid complex on clonal infection and microbiome development. Slow release will modulate phage multiplicity of infection, or ratio of phages to bacteria which may preferentially drive lytic infection of the bacterial target with temperate phages. This again offers routes to developing phage delivery that is unique to an environment as it reduces the level of immunogenicity caused by bacterial lysis e.g endotoxins. We will monitor this using microbiological culture alongside data driven biology, including RNA-Seq, untargeted metabolomics and lipidomics. Our proposed research uses transformative technologies and development of a 3D-epithelial model to understand phage immunocompatibility and how this changes when in complex with a lipid. We believe this transcends multiple areas of BBSRC research and portfolio priorities including; integrating understanding of health, nutrition for health, one health and biotechnology for health. As the outcomes could be translated outside of preterm infants.